EBRAINS 2.0: A Research Infrastructure to Advance Neuroscience and Brain Health

EBRAINS is a collaborative European Research Infrastructure designed to advance and accelerate progress in neuroscience and brain
health. This innovative infrastructure, a legacy of the Human Brain Project (HBP), is an ecosystem where researchers, clinicians and
experts from various disciplines converge to explore and analyze brain complexity – from molecular and cellular levels to the functioning
of the entire organ. Therefore, the project aims to create a new standard for brain atlases from the micro- to the macro-scale, link
foundational multi-level data and connectomes in the healthy and pathological brain with atlases and models, create digital twins through
modelling and simulation as well as unique, excellent, and preferred services for FAIR neuroscience data. The overarching goal of
EBRAINS 2.0 is to foster a deeper understanding of brain structure and function with dedicated and mature software tools, to facilitate the
development of more effective treatments, new drugs, diagnostics and preventive measures for neuro-psychiatric disorders. We expect
that EBRAINS 2.0 catalyzes progress in the field of large-scale models running on HPC towards Exascale and leads to innovative
solutions for neuro-inspired computing, and cognitive technologies such as neurorobotics and AI. Sophisticated digital modeling and
data analytics capabilities will benefit communities beyond neuroscience, such as biomedicine. We will advance EBRAINS technology,
platform services and the base infrastructure roadmap, educate and train a new community of users and developers from academia,
industry and SMEs, and ensure knowledge transfer. EBRAINS 2.0 will become the neuroscience hub in the European infrastructure
landscape, through building strong links with the European data spaces, EOSC and EuroHPC JU, centers of excellences and other
initiatives. Globally, EBRAINS 2.0 will make a strong contribution to the new era of digital neuroscience and foster European leadership
in this field.